Blue Horizons

The initial stage of the project is conducting a feasibility study into the development of an innovative network of maritime island energy and distribution hubs in Fiji that are interconnected by electric vessel passenger and freight routes. Each hub will be a hybrid energy generation centre, drawing on a combination of Solar PV and Coconut Oil Generation. A Battery Energy Storage System (BESS) will be used to efficiently match supply and demand.

The project will improve energy access for land based consumers at the hubs and electric vessels serving routes between the hubs.